Dynamic electric fleet range optimisation

Flock Mobility has built a new and highly innovative 'multipurpose EV Fleet solution' to meet the growing demand for sustainable and cost-effective EV fleet solutions within organisations.

Following an initial deployment within the NHS environment, Flock has identified a new requirement for an intelligent range optimisation tool which better manages the charging needs of fleet vehicles, thereby aligning the fleet's operational capabilities with daily demands and allowing the NHS to scale their electric fleets to meet net zero targets.

The aim of this proposal is to create and test an early-stage prototype to determine the feasibility of this technology within the NHS context.